FreightShare Lab (FSL)

FreightShare Lab (FSL) aims to demonstrate how strategic data and asset sharing between multiple road and rail carriers and shippers can reduce empty running and under-utilisation of freight vehicles. FSL consortium partners Route Monkey, Transport Systems Catapult, Heriot Watt and Road Transport Media will develop an open data software platform for the optimisation and co-ordination of shared assets. The platform will act as a strategic planning tool; integrating job and vehicle data from shippers, fleets and carriers. The 30 month project aims to provide real-world validation of a previous feasibility study conducted by the World Business Council for Sustainable Development (WBCSD) in 2016. The WBC research estimated that asset sharing could deliver a 20% reduction in fleet CO2 emissions from road transport. Through modelling and consultation, the project will tackle the technical and commercial complexity of multiple organisations seeking operational excellence whilst retaining competitive advantage. It will also undertake a live demonstration of data and asset sharing.